Neuromorphic RF sensing and processing

The aim of this project will be to investigate neuromorphic solutions in RF sensing at both hardware and software level. The main objectives of the project will be:
- To become familiar with fundamental concepts of radar principles and RF sensing systems.
- To become familiar with fundamental concepts in the field of AI and ML, with a particular interest in sensing systems.
- To identify constraints and training requirements for SNNs when dealing with RF data;
- To identify and design brain inspired passive RF sensing modes to generate spiking outputs;
- To design and develop novel NM/SNN frameworks, for RF systems, based on simulated and real data.
- To validate the developed framework on real data provided by Leonardo and acquired at the SSP&S labs.
- To devise a testing strategy to evaluate and demonstrate the performance of the novel NM/SNN models and techniques developed, and compare performance with traditional processing methods.
- To investigate the experimentation with Neuromorphic hardware of the developed solutions;
- To disseminate outcomes from this research, in world leading journals and conferences.